Establishing the Need - Finding the future market for UK photon sources

A number of unique and disruptive quantum based technologies are emerging from the UK Quantum Technologies (QT) Programme hubs. The applications for these devices span a diverse range of sectors making it difficult to clearly definine product roadmaps and it is difficult for large companies wishing to commercialise QT to see where a start-up, spin out, SME or large company may fit into their supply chain. Gooch and Housego (GH) with the Quantum Technology Enterprise Centre (QTEC) and Milner Strategic Marketing (MSM) would like to perform a six-month market research study for photon sources currently utilised or under development within the UK programme. QTEC will catalogue the photon sources developed by the hub academics and coordinate with respective business development teams. MSM will conduct the primary market research study with industry input which will be used by GH to establish clear product roadmaps and categorize opportunities with regard to opportunity size and timescale. This approach will inform members of the UK programme on how and when supply chains can be established for photon sources. This approach may be applied to other aspects of the QT programme.